Enabling the hospitality industry to deliver contact free in-premises service

pour makes contact free smartphone ordering accessible for pubs, bars and restaurants of all sizes, through one consumer facing app.

Customers can view the digital menu of the premises they're in, add items of food/drink to their cart, pay through the app and place a contact free order through their smartphone.

The order is sent to premises staff who prepare and deliver it to the consumers table or a collection point - the delivery method can be altered to suit Government regulations and ensure safe social distancing is maintained during this pandemic or a future outbreak.

Consumers spend time with the people they came with, not queuing at a bar or vying for someones attention. Bars and restaurants benefit through reduced order administration, improved efficiencies and first class contact free, pandemic and outbreak safe service.

----Additional Information ----

Additional Innovate UK support means we can enhance the experience we offer independent venues and their customers on pour.

Pour now offers a delivery option without the high commissions charged by Deliveroo, a greater variety of menu options to suit every bar, pub, café, and restaurant in the country, and printer integration so that your orders print directly into your kitchen and bar areas as required.

Our new features make pour more than order & pay, we provide regular data insight packs to all customers so that everyone can make operational decisions based on the facts.